NurseryBook - A Mobile software application framework to follow children's Early Years Development

PsiCode Ltd. has developed a unique online platform and app to capture, analyse and securely
share developmental progress of nursery children according to the Dept. of Education’s EYFS
statutory framework. The system is set to deliver an open yet secure, collaborative and
interactive platform for parents, nursery staff and nursery administrators.